Markers of anthelmintic resistance in gastro-intestinal parasites of ruminants

Studentship strategic priority area: Food Security (Animal Health)
Keywords: Parasitic nematodes, ivermectin, resistance genotyping

Abstract:
Grazing livestock (sheep and cattle) are infected by multiple species of gastrointestinal (GI) worms. These ubiquitous parasites compromise the health and welfare of their hosts and severely constrain productivity. Current control practices are inadequate, relying on the use of a small number of anthelmintics, which are now compromised by widespread anthelmintic resistance (AR). Teladorsagia circumcincta, the brown stomach worm, is the most important GI parasite infecting sheep in the UK and is the cause of significant productions losses. T. circumcincta is present on 100% of UK sheep farms and causes a spectrum of disease ranging from ill-thrift to death. Resistance to the three most common anthelmintic classes is widespread and there are well-documented cases of UK farms harbouring 'triple-resistant' T. circumcincta. These multi-drug-resistant parasites can no longer be controlled by treatment with any of these anthelmintics and have resulted in a number of farms being forced to abandon sheep rearing. Although previous studies have sought to identify the mechanisms of AR in T. circumcincta, most studies have used laboratory isolates of worms rather than field populations and have been restricted in the approaches available. Here, we will compare the genotype of populations of T. circumcincta worms pre- and post-treatment from UK farms with known resistance problems. The approach is novel, based on newly developed methods that allow the whole genome to be sampled, rather than investigating a single candidate gene/s. Eggs will be collected from sheep pre-treatment (representing mixed populations of sensitive and resistant worms) and then again post-treatment (survivors will be resistant). DNA will be extracted for genotyping and the identification of markers of resistance from L3 stage parasites. Single nucleotide polymorphisms (SNPs) will be identified in the pre- and post-treatment populations and used to identify regions of the genome under selection. SNPs that are associated with resistance in these parasite populations will be tested in UK field samples with known drug treatment and management strategies and will be developed as molecular markers for closely related GI nematodes of sheep and cattle. The project is multi-disciplinary and will provide significant training in a number of important areas including veterinary fieldwork (to collect pre and post-treatment samples), laboratory work (molecular biology and genetics), computing (population genomics and bioinformatics) and knowledge exchange (industrial placement). It addresses an important area in food security and animal health and welfare with the eventual aim of developing management strategies to mitigate the spread of AR on UK farms.